Seeing Life Through a New Light: Photonics for healthcare and medicine

Light is amazing: Advanced light sources such as lasers are now commonplace in CD/data storage systems in our homes, supermarket bar code readers, telecommunications systems and in media displays. Very notably over the last decade light has made a deep impact in our ability to interrogate and influence the motion of biological samples (e.g. cells, DNA) and even atoms creating even a state of matter knows as the superatom (Bose-Einstein condensation). These changes are quite simply astounding. Light can exert forces to trap (localise) and move microscopic objects (like a cell) and atoms to a small region of space. Light also allows us amazing advances with the ability image cells, track proteins and even perform laser surgery for treatment of skin conditions, tumours and certain forms of cancer. Light is quite simply changing our life.This series of shows incorporates cutting -edge lectures and demonstrations with hands-on experience to show visitors how light can observe and move objects that are very small, smaller than the width of a human hair, how light can treat some forms of cancer and be used in modern medicine and healthcare. The aim will be to convey the basic principles of light and physics that allow us to make these advances and pave the way for exciting 21st century interdisciplinary science and advanced healthcare.